New Technology of Navigation and Guidance in Cardiac Arrhythmias

Cardiac rhythm disturbances (arrhythmias) are a serious health and healthcare issue. They
cause hundreds of thousands of deaths, often sudden (including deaths of young people and
sportsmen) annually and are a serious cause of disability (e.g. irreversible disabling stroke in
atrial fibrillation and flutter).
The field of arrhythmias has been successfully addressed by a specialty of cardiovascular
medicine - cardiac electrophysiology in the past 20 years. The discipline and therapy success
is highly dependent on the medical devices industry that produces therapeutic and diagnostic
implantable devices (pacemakers and defibrillators) and cardiac mapping and navigation
systems. The industry faces major challenges with the increasing numbers and level of
complexity of diagnostic and therapeutic procedures that negatively affect patients and
healthcare professionals. This project is aimed at development of mapping, localization, and
navigation technology that has a great potential to substantially decrease (by up to 80%) the
procedure time, complications, and complexity of most of the diagnostic and therapeutic
procedures in the field.